Modelling environmental change in relation to soil physical and biogeochemical processes

Technical abstract
Models are an important means to improve our understanding through the testing of different hypotheses and scenarios. In this project we seek to apply integrated knowledge in the form of computer simulation models of agroecosystems to global environmental change (such as the effects of climate change, water and nutrient stress) at different spatial and temporal scales

Specific modelling targets:

1. A model of the formation and movement of DOC in soil that will allow us to explore (i) the movement of carbon from surface to subsoil, (ii) the role played by dissolved organic matter in altering the physical environment of soil.

2. A combined model of the effects of drought, strong soil, nutrient stresses on plants growing in soils with changing environmental condtitions that will allow us to explore the interacting effects of these stresses in agricultural ecosystems locally and globally.